Clayworks

Clayworks Clay Plaster is a high performance wall finish product that was launched in late 2011 following 2 years of intensive R&D. It is poised to revolutionise the building industry with its eco and health credentials – and breath taking beauty. It eliminates all requirements for gypsum based plaster boards, plaster products and paints. Its qualities (breathable, odour control, humidity control and zero toxins, 100% bio-degradable) have been proven but these qualities and all other technical specifications must be analysed and communicated in a language that the marketplace understand.